University of Essex and Open Medical Limited KTP 21_22 R4

To develop a clinical pathway management platform, featuring state-of-the-art information indexing and retrieval capabilities, to better manage critical medical data.

Powered by NLP & ML, and incorporating novel cloud search technologies, the system will derive medical insights, and better manage critical medical data, with greater speed, accuracy and transparency, reducing errors.